Development of Key Technologies to Treat Aortic Aneurysms

This project targets the treatment of abdominal aortic aneurysms; a fatal pathology most common in men in their mid sixties. It combines the clinical and medical implant skills of Lombard Medical with Microport's expertise in medical device manufacturing technology. This progam will develop a minimally invasive implant that can be used in day-case aneurysm surgery. This will save money for healthcare system world-wide and allow patients to return home and to a normal life as rapidly as possible. By investing in unprecedented levels of manufacturing automation, the companies expect to be able to deliver this therapeutic benefit at no additional cost to healthcare providers. Day case surgery for aneurysms is currently experimental and minimally invasive implants to treat aneurysms are almost completely hand-made. This project aims to take dramatic steps in both clinical and manufacturing technology.